Superfluidity in a Two-Dimensional Bose Gas with Tuneable Interactions

When a gas of identical atoms about million time thinner than air is cooled down to extremely low temperatures, about a millionth of a degree above absolute zero, quantum mechanical effects become important. At these temperatures the gas can exhibit various exotic phases of matter, which could have practical applications in quantum computation and precision sensors. Further, these phases are in many ways universal - analogous phenomena occur in a range of other physical systems, including liquid helium, exotic solid state materials such as superconductors, and even neutron stars. The atomic gases are often much easier to manipulate in the laboratory than those other physical systems, allowing us to study fundamental many-body physics in a highly controlled environment. This could eventually also allow the design of better real materials for practical applications. For example materials which would be superconducting (i.e. transmit current without any losses) at room temperature would allow dramatic energy savings.Central to the understanding of the physics of ultracold gases are the concepts of Bose-Einstein condensation and superfluidity. The former refers to the accumulation of a large fraction of atoms in a single quantum mechanical state, as predicted by Einstein in 1925 and finally directly observed in an atomic gas in 1995. The latter refers to the fascinating ability of the gas to flow without any friction. The two concepts have been conceptually linked ever since the discovery of superfluidity in liquid helium in 1937, but they are nevertheless clearly distinct and their exact quantitative connection is often elusive. In particular, in many of the most interesting physical situations the superfluid and the condensed fraction of the gas can be very different. Such situations for example include systems in which the interactions between the particles are very strong, or gases which do not move in the standard three-dimensional world, but are confined to only two or one dimension. Two-dimensional physics is also believed to be at the heart of the still not understood phenomenon of high-temperature superconductivity.In this work we will address two essential outstanding issues in the field of ultracold atomic gases:First, we will develop a two-dimensional (2D) atomic gas in which the strength of interactions between the particles will be tunable by applying an external magnetic field. This will allow us to perform the first comprehensive study of the so-called Berezinskii-Kosterlitz-Thouless (BKT) superfluid transition. This transition is fascinating because contrary to the usual intuition in 2D superfluidity can occur in the absence of any Bose-Einstein condensation. The signatures of the BKT transition were first observed in liquid helium films, and its microscopic origin was most directly confirmed in an atomic gas, in our recent work. However many issues remain open, in particular because this transition is expected to fundamentally depend on the strength of interactions among the particles, and in no previous 2D experiment could this strength be controllably tuned.Second, based on our recent theoretical proposal, we will develop experimental methods for a direct measurement of the superfluid density of an atomic gas. The fundamental physics is often universal, but the experimental methods of different sub-fields are often very different. So in liquid helium the superfluid density is routinely measured, but the condensed density is difficult to extract. On the other hand, ultracold atomic gases are celebrated for the direct observation of Bose-Einstein condensation, but a direct measurement of their superfluid density remains elusive. Our work will open the possibility for the two quantities to be measured and directly compared in a variety of physical situations in the same experimental system.

Potential impact
The main short and medium term impact of this grant will be: (1) The enhancement of UK's competitiveness in the field of ultracold atomic gases, which has recently been identified as a priority area of modern research. This is reflected in the two recent Science & Innovation grants (to Cambridge-Oxford-Imperial and Birmingham-Nottingham consortia), and a recent Signpost Call. In addition to its intrinsic academic value, this field has a strong potential to attract both highly-skilled researchers and international funding (from EU and US) to the UK. (2) The increase of fundamental knowledge and the development of research techniques relevant to several neighbouring disciplines, including ultracold atoms, condensed matter physics, and quantum information science. The investigators are also committed to making their work relevant and accessible to a broader community. Our work has been featured in a number editorials and news articles which are accessible to, and read by the broad scientific community, undergraduate students, and even the general public. These include editorials in Nature (News & Views), Nature Physics, Science, Physics World, Physics, and Physics Today. (3) Multi-disciplinary training of young researchers. The PDRA working on these projects will acquire training in the state-of-the-art many-body techniques and have an excellent opportunity to pursue theoretical innovations at the forefront of ultracold atom research. The training of a PDRA who will become highly competitive on the UK academic job market will be one specific outcome of this grant. The PhD students will acquire a broad range of transferable skills which are invaluable both in academia and in a wide variety of non-academic areas, ranging from bio-medical research and practice, to telecommunications and manufacturing engineering. In the long run our work could also have a significant impact on a wide range of practical applications which would all benefit the society at large: (1) Our work on rotating atomic superfluids could lead to the development of better rotation sensors used in navigation. (2) The unconventional phases of matter which we will investigate are also good candidates for practical implementations of quantum computation schemes. (3) Our work on the unconventional superfluidity in ultracold atomic gases could lead to better understanding of solid state systems such as high-temperature superconductors. This could facilitate design of new materials which would lead to dramatic electrical energy savings.